CMS Upgrade Project WP1 Continuation

R&D on software, firmware and simulation for the upgrade of the CMS detector at the CERN LHC.

Potential impact
Already approved as part of the overall CMS upgrade project.